Energy Scarcity, Food Supply Chain Transformation, and Poverty Reduction in the Emerging Economies: the Case of Brazil, China, and India

Rational. Three existing knowledge gaps motivate this study. First, there has been little research on linking energy, transformation, and poverty reduction in the developing countries. Second, there has been little research analyzing energy costs in the various segments of the food supply chains, differentiating over products, tracing both patterns in energy intensity by segment as well as the impacts of these costs on net incomes of actors. Third, there has been little empirical research empirically linking energy policy and public energy system investments with energy costs and performance in food supply chains in developing countries.

Objectives. 1) to develop an integrated conceptual framework for modeling the relations among three interrelated factors, transformed versus traditional food supply chains; energy costs from electricity and fuel; and net incomes of supply chain participants and food prices; 2) to apply the framework to analyze horticulture and dairy supply chains in China, India, and Brazil, to assess how energy costs are generated and affect behavior in the segments of the supply chain and what the implications of these are for food costs to consumers and incomes to producers; and 3) to formulate policy pathways for moving towards more optimal energy use practices that contribute to supply chain development and reduction of poverty.

Key Research Questions. What determines the patterns and formation of energy costs along the supply chains? How do these energy costs affect the transformation of the value chains? How do energy costs and access constraints condition small-scale actors' participation in transformed food value chains? How do energy costs in those chains impinge on the welfare of the poor? What are the patterns of energy use indicators of the value chains? Via what innovations do supply chain actors cope with energy costs and seek energy efficiency? How do technology changes used to improve access to transformed value chains translate into energy intensity and energy efficiency changes in the supply chain? What is the impact of energy policies and public investments on energy intensity and efficiency in those chains? What are the distributional and food price consequences of the above, and what are various scenarios? Is there a match or mismatch between energy policies and investments and "hot spots" in the supply chains' energy use? Do the policies lead to energy savings hence cost savings and competitiveness for the farms and firms?

Data and Method. 1) Inventory per country the energy policies and public and private-sector investments related to energy costs and access for all segments of the value chains studied. 2) Inventory and "map" the different value chains for the two products, in two study provinces/states. 3) Collect detailed data in "stacked surveys", with a representative sample survey in each segment of the value chains, as well as supplemental case studies, as discussed above. 3) Analyze the data from all the segments of the value chain surveys. 5) Use the findings from step four, arrayed as parameters in simulations at different levels to model the impacts of energy policies and investments on energy costs, intensity, efficiency, and energy cost burdens of the poor.

Output and Impact. Eight papers and four policy briefings will be prepared. The study will provide evidence base and analytical tools that facilitate policy makers and other decision makers to make more informed decisions and evaluate their alternative options with respect to energy use and management in agri-food system for the enhancement of its performance that are critical to the poor. Lessons learnt from the three emerging economies would have implications for the low income countries in the world. The ultimate beneficiary is the rural poor in the developing countries who engage in the agricultural sector and whose livelihoods depend on the performance of the agri-food system.

Potential impact
This study has strong potential for impacts via informing policy change, to effect: (1) an increase in energy efficiency and reduction of energy costs in food supply chains; this can come about by our identifying policies and investments by government as well as private sector and farmers, that save energy or increase its efficiency of use; (2) a reduction of food price inflation; this can be done via identification of ways to increase efficiency of energy use in the supply chain; Discovering energy cost's specific role among various supply chain costs can lead to the impact of enabling energy policy change to be brought to bear on food security; (3) a reduction of poverty and increase in incomes of small-scale actors along the supply chain by adapting (1) and (2) to identification of policy and investment approaches that will lower these costs for small-scale actors in the supply chains; (4) indirectly affect energy cost and efficiency in supply chains by identifying the determinants of technological and structural transformation of food value chains and the variants of such change that use energy most judiciously. These impacts are important in an era of high energy costs, intense public debate about energy policy in general and the relation of energy costs and food prices in particular, and of public concern with high costs in supply chains and thus worries about inefficiency driving food price increases.

At the same time, there are growing concerns about the exclusion of the poor from rapidly transformed agri-food supply chains. This work will inform "decision nodes" in policy and public and private investment in the energy system. These policies are in great flux and debate today and energy investments in rapid development. Our work can help those policies and investments to leverage improvements in the supply chains for food security, while helping the poor to benefit as producers along the chain and consumers at the end of the chain from lower energy costs. This would modify the response to energy prices. This could be both through direct policy and investment in energy access, but also in helping the poor make investments in micro-measures to increase energy efficiency in their productivity activities in the segments of the supply chain.

The outputs of this study will be communicated to policy makers and other development partners through project meetings, publication of policy briefs, media and seminars in an effective and timely manner. The communication channels that exist within IFPRI, which receive a high degree of visibility, will be exploited. In addition, it is worth highlighting that, the Co-PI organizations, Renmin University, University of San Paulo and India Statistical Institute are uniquely well-positioned to influence the agricultural and food policies in Brazil, China, and India, respectively.

The study will provide evidence base and analytical tools that facilitate policy makers and development agencies make more informed decisions and evaluate their alternative options with respect to energy use and management in agri-food system for the enhancement of its performance that are critical to the poor. Lessons learnt from the three emerging economies would have implications for the low income countries. The ultimate beneficiary of this proposed research project is the rural poor in the developing countries who engage in the agricultural sector and whose livelihoods depend on the productivity and performance of the agri-food system. The impact of this proposed study will be even more significantly enhanced if it eventually leads to a larger scale research consortium involving low income developing countries. Room for expansion of the work is considerable and the areas where the framework and modeling tools developed in this study can be applied to are ample.